Suresby Innovation Vouchers

Suresby is a secure online background screening platform that stores and independently verifies educational qualifications and employment references. Companies giving references can conveniently outsource that administrative burden, and companies seeking references can confidently download verified information.

The current reference checking process is inefficient and open to fraud. Most companies are unaware of the scale and severity of this problem:

1 in 3 people have committed fraud on their CV (the first graduate was jailed this year for 12 weeks for this) .

EY study reveals 88% of fraud committed is by internal employees and CIFAS (UK fraud prevention service) study states that staff fraud is up 40% since 2008

Wall Street Journal report states that, 34% of all application forms contain outright lies about experience, education, and ability to perform essential functions on the job.

We are able to offer a genuine source only instant online verification of employment references and education references by handling companies and institutions data on their behalf.